University of Southampton And The West Quay Limited Partnership

To develop an Environmental Management System toolkit for retailer tenants to achieve environmental performance targets stated in its strategic plan.